Testing and modelling of the lunar far-side suite short period seismometer.

The Lunar Far Side Suite (FSS) is due to land at Schrödinger crater at the south pole of the Moon in 2025. This project will help develop the short period seismometer instrument including performance testing and updates to models of lunar seismicity ahead of the instrument's launch and operations in 2025